Knowledge in Crisis: The Dynamics of Environmental Expertise amidst Rural Change

RURALEX addresses the cumulative crisis of environmental expertise across rural Europe and investigates how this relates to broader processes of societal disenfranchisement. In recent years, many rural parts of Europe have struggled with the local effects of large demographic and associate ecological changes, including human out-migration and the abandonment of traditional forms of agriculture and other nature-based livelihoods. These shifts have led to significant losses in what we refer to as “environmental expertise”: loss of knowledge of the land, loss of important traditional practices, loss of tacit expertise about local environments, loss of cultural knowhow. This crisis is at once intangible and deeply impactful. RURALEX will innovate new methods to surface the loss of socio-ecological knowledges and practices, which are held by both scientific "experts" and lay persons, through long-term engagement via deep mapping. The project will determine what is being lost and its impact, how these changes take place, and what processes might be put in motion to ensure that local knowledge is adequately valued at the policy-making level. We will accomplish this via deep mapping using a suite of innovative, multispecies research methods derived from anthropology, history, literary, cultural and sound studies, and the environmental humanities. Six PIs, 4 postdocs, 3 PhD students and 6 MA students will carry out research in key parts of rural Europe: the Azores; the Pyrenees (Spain and France); the Alps (Italy); former East Germany; the Baltic states (Estonia and Latvia); Romania and Bulgaria; the UK; and northern Finland. The project will advance inter-disciplinary debates on rural change and ecological justice and will generate comparative data for engendering positive change. In so doing, RURALEX will demonstrate the importance of critical humanities approaches for addressing urgent socio-ecological crises that impact the future of remote communities across Europe.